Scaling a Digital Treasure Hunt Game

To scale a digital game about community ties to place, created using the what3words app. In the game, players aim to decipher the locations described in stories other players have written by identifying the what3words addresses hidden in their texts. By working with community outreach teams in cultural heritage organisations around the UK, I will pilot a nationwide version of my game as a proof-of-concept, targeting an official partnership with what3words to reach wider audiences.